Telescope Test Facility: Teletef

This proposal seeks funding to develop a unique detector test facility at the Scottish Centre for the Application of Plasma-based Accelerators (SCAPA) utilising a laser-driven particle accelerator and radiation sources. The test facility will have the capabilities to underpin UK detector development and testing.
By bringing together leading groups at Edinburgh, Glasgow and Strathclyde Universities, with expertise in detector development and laser-plasma physics, we will set up a dedicated beam-line at SCAPA and build a telescope facility for testing of new detector technologies. A high repetition rate, high-power, ultra-short pulsed laser at SCAPA will be used to drive a laser wakefield accelerator (LWFA) capable of producing GeV-level, low-emittance, femtosecond duration, 10-100 pC electron bunches at rates of 1-5 Hz.
This project will address the operation of a telescope in these beam conditions. This will be the first step to provide a test facility that will provide essential capacity and enhanced capability for development of detectors for future particle and nuclear physics experiments to meet an urgent community need in the light of the increasing scarcity and availability of test facilities.
In addition to providing state-of-the-art equipment for use by the particle detector development community, the facility will provide new tools for scientists investigating the physics of matter in extreme conditions, new healthcare modalities and damage studies for the nuclear and space industry sectors. This flagship facility will provide UK scientists and their collaborators with unique resources and enable the UK-wide community to expand capabilities for enhancing the range of detectors that can be developed. It will also help meet the demand of a rapidly growing user community of high power lasers by providing unique training opportunities for postgraduates and early career researchers.
The next generation of detectors for particle and nuclear physics will require excellent timing resolution as well as spatial resolution. The availability of femtosecond bunches will provide a unique opportunity to characterise the timing performance of new detector technologies and their associated electronics. This new capability will promote leadership and enhance excellence in the UK in the development of particle detectors with excellent timing and spatial resolution.